Pulsed EPR to study electronic structure in f-block complexes

An EPSRC DTG-sponsored PhD studentship is available to undertake research in the field of f-element complex synthesis and EPR spectroscopy in a collaborative project between three research groups at Manchester Chemistry.
There is much current interest in characterising the nature of metal-ligand bonds in f-element complexes involving, for example, unusual oxidation states, bonding modes and magnetic properties. Further understanding is needed. In this project we will synthesise and study a systematic family of tris-chelate lanthanide and actinide complexes. The ligands have been designed to contain several non-zero spin nuclei that will give detailed information on spin delocalisation via EPR methods, and to give redox activity hence access to multiple oxidation states. The successful candidate will receive training in synthesis (particularly of air-sensitive materials), X-ray crystallography, continuous wave and pulsed EPR spectroscopies, electrochemistry, electronic structure calculations and handling of radioactive materials, depending on the student and the course of the project.